University of Nottingham and Warner Edwards Distillery Limited

To develop a deeper understanding of the interactions between botanical ingredients in the distilling and post-distillation processes to improve quality, drive new product development, and promote consumer engagement.